Smart COVID-19 Monitor

A return to normality from the COVID-19 pandemic presents an urgent need to rapidly distinguish COVID-19 from other respiratory conditions, including influenza, at first-presentation. This could be either for a clinical setting, hospital or primary care, or in larger public gatherings. This project aims at developing a product that will be able to check for the presence of COVID-19 disease rapidly without causing a stressful or traumatic user experience.